Learning in Artificial Neural Networks through Interactions

Generative artificial intelligence (GenAI) systems are now widely used to create text, images, video, music and other media, and their outputs have become so convincing that people often cannot tell them from human work. This new capability has redefined cultural production: authorship is shared between humans and machines, ushering in an era of human-AI culture co-evolution. These GenAI models typically first learn enormous volumes of human-generated content and are then deployed to serve the interests of human users. Crucially, however, this learning-deployment pipeline forms an open loop: once training has completed, the models typically receive no feedback from the end-users they serve, nor from the broader environments into which their outputs propagate. Consequently, while humans and GenAI now share the stage of cultural production, the evolutionary paradigms that shape their respective contributions remain fundamentally dissimilar.

In this thesis, I investigate how GenAI systems acquire and adapt linguistic behaviour through interactions. I begin by revisiting the iterated learning (IL) framework developed for human-only language evolution, using it to highlight the indispensable role of an interaction phase. Building on this foundation, I present what is arguably the most natural machine analogue of that phase: online feedback obtained when one large language model (LLM) converses with another. By contrasting this setting with conventional record-and-imitate training, I demonstrate that online interlocutor feedback is essential for aligning LLMs in large-scale deployments. Interaction, however, is not confined to dialogue. Language-enabled agents also act within external environments. Through controlled transfers of emergent communication protocols across language games, I show that richer contextual complexity and uncertainty drives demonstrably more expressive languages. Inspired by human mental simulation, I then explore the case in which an LLM learns an explicit internal world model while interacting with external environments. Experiments on tool-use tasks reveal that such internal modelling suppresses hallucinations and, combined with a proposed self-verification sampling strategy, markedly improves the reliability of LLM on agentic tasks. Finally, I examine a form of interaction unique to GenAI: the sample-sample interplay that unfolds within the training dataset. Using image classification as a case study, I show that recognising and formalising these sample interactions both explains phenomena such as learning difficulty and catastrophic forgetting, and, even more strikingly, enables performance gains by removing redundant or poisoning examples.